University of Northumbria at Newcastle and Cathie Associates Limited

To develop a new service to automate data analysis for seabed engineering developments in offshore and near-shore industries including wind energy driven by Artificial Intelligence-enabled predictions from geotechnical data.